De Montfort University And Association for Public Service Excellence

To develop practical tools and guides to be able to offer specialist services to, and advocacy for, councils addressing the operational challenges of reduced public spending.